Meltblown Process Step Change

Users of meltblown processes tell us that they are seeking improvements in the capability of such processes when dealing with advanced polymers with high melt viscosity. We now see an opportunity to address their concerns and to potentially deliver mutual benefits to both Fibre Extrusion Technology FET and its customers. We wish to carry out Industrial Research to create the data and know how to break through the technological barrier to progress in a Project at a cost of 100,000 and have in house the necessary expertise to succeed in such a project, but need financial assistance to avoid cash flow limitations and complete the work within a 12 month time frame. The developed know how will allow us to demonstrate our capability to achieve performance leaps to users to help them to differentiate their product ranges and for FET to achieve sales by providing technology and custom built equipment.